ARGON

This project aims to ensure UK capability on Lean Burn FSN to ensure the emissions performance for aerospace gas turbine engine can be competitive for future engines, that meets emission targets (e.g. ACARE goals) & emerging legislation and aligns to the vision proposed for the Advanced Systems in the Lifting Off – Implementing the Strategic Vision for UK Aerospace. Specifically, novel lean burn fuel spray design and manufacturing capability will be established in the UK.